Visualising Pathogen & Environmental Risk: transition to a user-ready toolkit (ViPER II)

Agricultural practices contribute a significant amount of faecal material onto pasture via direct defecation by grazing livestock and through applications of solid and liquid manures. Managing the spatial and temporal input of this faecal loading to pasture is important in order to minimise the proportion of faecal microorganisms, e.g. E. coli, that may be washed from faecal sources and transferred in runoff to nearby watercourses following rainfall. Contaminated runoff can lead to microbial pollution of our streams, rivers and seas. Scientists, environmental regulators, catchment managers and policy-makers are therefore keen to understand how E. coli survives and moves in the environment with a view that better knowledge and data on the behavioural characteristics of these microorganisms will improve our ability to model and predict their interactions with, and responses to, the world around us. The NERC-funded project ReMOFIO (NE/J004456/1) developed one such model to improve our understanding of the magnitude and spatial distribution of microbial risks in the landscape. The resulting ReMOFIO model predicts levels of microbial risk on agricultural land, based on livestock numbers, farming practices and E. coli survival patterns under environmental conditions (e.g. rainfall and temperature fluctuations). While the model is structurally simple its operation & functionality was not originally designed to maximise uptake by those who would benefit most from its use. In response, the original ViPER project used a participatory approach to bring together a range of stakeholders (regulators, catchment managers, scientists and farm networks) to promote engagement, deliberation and joint decision-making. Through a structured process of knowledge exchange the project team developed a freely-available prototype decision support tool (DST) called ViPER. The ViPER DST provides a user-friendly interface and allows end-users without specific modelling skills or knowledge of a modelling system to take advantage of existing NERC science and modelling capability (e.g. the ReMOFIO model) to understand how, when and where E. coli risks accumulate on agricultural land. However, in its current form, ViPER is unable to evaluate what proportion of that E. coli source on agricultural land will actually end up in rivers and streams following rainfall. In response, the aim of ViPER II is to now transition our prototype DST, which maps E. coli risks at the field, farm and catchment scale, into a user-ready toolkit for providing on-farm advice and guidance in the real world. To do this we will combine the ViPER DST with another freely-available NERC-funded hydrological risk-mapping tool called SCIMAP (NE/C508850/1). SCIMAP was designed to identify the origins of sediment and nutrient pollutants in the landscape and importantly, it maps how runoff can transfer sediment and nutrients across the soil surface and into watercourses. However, SCIMAP currently does not map microbial risks in the landscape because, unlike sediment and nutrients, bacteria such as E. coli accommodate a complex life-cycle and will die-off over time. By contrast, ViPER is able to account for the die-off of E. coli but lacks the capacity to predict E. coli transfer with runoff. An opportunity now exists to integrate two NERC-funded outputs (ViPER & SCIMAP) to deliver an innovative DST for mapping microbial pollution risks in catchment systems and to produce a DST that is greater than the sum of its individual parts. The resulting toolkit will provide added value both to land based assessment of microbial risks, and to the applied interests of environmental regulators and the water industry in the UK (& further afield). This represents the next critical step in ensuring that NERC funded models and data deliver real-world impact through innovative conversion of the underpinning evidence-base into a format that is widely accessible by relevant end-users.

Potential impact
Making the most of research findings remains a major challenge for environmental scientists, regulators, decision-makers and those implementing policy. This is especially true in the field of catchment science where key advances in soil and water studies offer scope to transform the way in which land management is implemented to deliver multiple benefits, but which often remain inaccessible to those who would benefit most from their use. The core aims and objectives of our innovation project focus on exploiting the opportunities that arise from targeted stakeholder engagement & participatory methods during the co-construction of a decision-support tool, thus promoting access to NERC science & in turn maximising impact.

Immediate impact:
Implementation of this project will expand the role and visibility of the existing NERC funded science (covering multiple projects) on which the ViPER DST is built.

Short-term impact:
The KE model we propose is itself a key output and will facilitate much needed interaction among academic, regulator, water industry and catchment manager representatives. The establishment of the ViPER IDG to drive forward innovative and engaging ways to communicate NERC science linked to the exploration of microbial risks in agricultural systems should form a blue-print for good practice in KE. The approach will promote networking among project partners and academic researchers from across the UK.

Medium-term impact:
Our innovation project will deliver the ViPER II DST package - a freely available web-based portal that will provide an interface between existing NERC science and those interested in understanding the spatial and temporal patterns of microbial risks to land and water - principally the regulators and those with a responsibility for managing environmental risk. This will represent the most significant impact from our innovation efforts & will result in improved decision-making and the delivery of a practical tool for catchment management. This practical tool will represent the merging of science that has emerged from two NERC-funded projects. The ViPER DST will bridge the gap from scientific tool to user-friendly system for guiding decision making in agricultural catchments where diffuse microbial pollution from livestock farming is known to represent a key pressure on water quality. Importantly, to deliver this, we have proposed a pathway through which we can begin to embed the ViPER DST within everyday practice of farm advisors (e.g. those associated with Catchment Sensitive Farming, or SEPA awareness raising teams). Impact takes time to mature, and tools need to be accepted and taken up by end-users before converting to impact. Our proposal of participatory DST design and co-production of the ViPER framework, coupled with demonstration and training opportunities, will pave the way for efficient and effective impact from our innovation project.

Longer-term impact:
The project will deliver wider impacts for the general public too. The importance of microbial pollutants in catchments has been reinforced within the Water Framework Directive through the designation of 'protected areas', which are considered to be particularly sensitive to pollution or have particular economic, social or environmental importance. Bathing and shellfish harvesting waters, routinely monitored for faecal indicator organisms (FIOs), represent two types of 'protected areas' because of the potential for adverse effects on human health and the economy if contaminated with FIOs such as E. coli. The deployment of the ViPER DST in catchments prioritised as being significant contributors to FIO loading of bathing waters will ensure that advice is communicated to farm enterprises, both in the right way and at the right time, to help promote better livestock and manure management for cleaner and safer seas.